Changing Faces

This PhD research will explore the impact of social enterprise in the context of medical tatooing, directly addressing a pressing social issue for a vulnerable group in a wider society that tends to operate with a relatively narrow set of facial aesthetics. The results will be an impactful research record for charities, social enterprise and NHS services that provide aesthetic reconstructions.